Using Machine Learning to enhance performance of optimisation technology for applications in engineering design.

With this project, SmallSpark Space Systems aims to implement a new technique to accelerate its optimisation technologies; with a focus on improving our ability to tackle high-variable multi-objective problems. These types of problems are often observed in both the aerospace and automotive industry, and server as barriers for for the implemenation of AI-assisted engineering in these types of applications.

With our new methodology, we hope to change this.